A Revolutionary Online Platform Helping Farmers and Sustainable Suppliers to Connect Directly with Consumers, Independent of Supply Chains.

Wherefrom is a UK-based SME that provides sustainable technology solutions to companies with a strong sustainability focus. These solutions will provide two-way communications between farmers/producers and their consumers to provide actionable insights and supply-chain management solutions. The platform will give more visibility and customer-base access to businesses who invest more time, energy and resources on creating greener, more ethical products, in line with Wherefrom's overall philosophy of prioritising sustainability.

It will also connect consumers with local producers to guard against any supply-chain shortages during these increasingly uncertain times while helping them to find the best companies to match their personal interests/needs.